GridPP (UK Grid for Particle Physics) Resources at the University of Glasgow - Bridged funding from EGEE to GridPP4

To provide funding for ScotGrid Tier-2 support, as part of bridged funding from the end of EGEE (30/4/10) to the end of GridPP3 (31/3/11).